Disruptive Cyber Assurance

This project will research and develop a continuous, AI assisted cyber assurance penetration testing platform for web and mobile applications. The outputs will also consider wider applications of AI/ML within other cyber domains.